University of Sussex and Gunnebo Entrance Control Limited

To develop a multi-modal people detection system based on machine learning and Artificial Intelligence using point to point presence detection sensor (or distance measurement sensor eg time of flight sensor) in addition to camera for security access control.